Development of an integrated Mobile Workspace Platform – hardware and software to turn empty and underutilised office space into mobile working destinations.

2 billion+ square feet of new office space has been built worldwide in the past 30 years,
however 49% of this work space currently lies under-occupied at any one time (Manhattan
Analytics :2014). Fuelled by changing work patterns & a rapid advance in technology, work
has become agile, distributed & flexible with an increasingly mobile workforce. Additionally,
rigid leasing structure, inflexible rental agreements, strict covenants & a one-size-fits-all
approach have trapped companies into corporate footprints incompatible with modern work
patterns.
The traditional office is increasingly becoming commercially obsolete & technologically ill
equipped to meet the demands of the mobile workforce. To address, we intend to develop an
integrated Mobile Work space Platform that will enable any business centre, empty work space
or under utilised office to instantly become an accessible, integrated mobile work space -
tapping into the huge demand for flexible, collaborative work environments.
Utilising beacon hardware & location-based connection algorithms, the platform will consist
of the key three elements;
1. Access – a work space management system incorporating ‘plug and play’ beacon hardware
& software to allow mobile workers to discover, access & use facilities near wherever they
are;
2. Connection – an integrated suite of embedded desktop, project management & productivity
tools on a single platform
3. Collaboration – a proximity-based social & skills network to facilitate interaction between
people, projects & workplaces.
This low cost, impact solution to the problem of unde rutilised existing office space has the
potential to change the way space is let to worker and companies – opening up a potential
£200m secondary market for under-used work space (DTZ:2015).
Our ambition is to move far beyond simple ecommerce sites that list work space and design a
technology platform to turn any empty work space into an instantly accessible, integrated on demand
workplace.